Plant pathogen control with engineered cysteine rich antimicrobial peptides

During the symbiotic interaction between Rhizobium and legume plants, a new organ, the root nodule develops, where the bacteria transform into nitrogen-fixing bacteroids. The bacteroid differentiation is a highly specific molecular process which is mediated by a large family of plant peptides produced exclusively in the symbiotic cells. Surprisingly, in the legume plant Medicago truncatula hundreds of Nodule-specific Cysteine-Rich (NCR) peptides are involved in the nodule development and these peptides can be only found in few, particular species of legume plants. The principal role of the NCR peptides is to convert bacteria into large polyploid, terminally differentiated nitrogen-fixing bacteroids in the nodule cells. The typical NCR peptides are small, consisting of ~30 to 50 amino acids, and contain 4 or 6 cysteine residues at conserved positions . They have similar molecular structure to antimicrobial peptides (AMPs), especially to plant defensins (widely distributed in plants).
Two of these NCR peptides were extensively studied, NCR247 and NCR335 showed very strong antimicrobial activity against various human "ESKAPE" pathogens, such as Enterococcus faecalis, Staphylococcus aureus, Klebsiella pneumoniae, Acinetobacter baumannii, Pseudomonas aeruginosa, Listeria monocytogenes and Salmonella enterica. Other investigated NCRs with increased isoelectric point were also highly active against the pathogenic yeast, Candida albicans. Despite the potential importance of NCRs as green antibiotics, there has been limited studies carried out on applying against plant pathogens. So far only a few fungal plant pathogens were positively tested against a selected NCR peptide, NCR044. The numerous NCRs provide a great opportunity to test selected ones against plant pathogens, hence we seek to extend the availability of green antibiotics for plant protection, to address critical disease challenges impacting on agricultural production. The overall aim of the project is to select or engineer peptides that are toxic to bacterial and fungal plant pathogens and confer disease resistance in crop plants. Firstly, the student will learn about the exciting field of plant AMPs and select the suitable NCR candidates for the successive studies. Those peptides will be produced or synthetised, and test against plant pathogens using modern microbiological tools and methods. The selected peptides with effective antimicrobial activity will be used in transgenic studies, where tomato lines will be modified with traditional gene fusions and more recent, state of art gene editing technologies. Finally, these modified plants will be tested against key tomato pathogens to demonstrate the anticipated antimicrobial activity for biotic stress alleviation. The project offers an excellent opportunity to investigate the application of "green antibiotics" which is the desired way of producing future antimicrobial agents.